The AdS/CFT Correspondence, Integrability and Black Holes

The project will investigate the quantum description of supersymmetric black holes in Anti de Sitter (AdS) space in the context of string theory, using the AdS/CFT correspondence to map these describe these objects in terms
of a dual quantum field theory which flows to superconformal quantum mechanics in the IR. The aim is to compute a recently defined index for superconformal quantum mechanics which should (via AdS/CFT) count the microstates of such black holes (an important unsolved problem). In particular we will seek a relation between the integrable structures underlying the quantum mechanical model and the possible existence of infinite dimensional symmetries acting on the black hole horizon.